mGEM - Manchester Global Econometric Model

"Since the 2008 financial crisis, the financial services industry has become concerned with quality and accuracy of economic and financial risk assessment tools particularly against a background of elevated levels of private and sovereign debt. Previously configured economic forecasting models failed to predict the 2008 crisis. And in finance, More recent modelling developments, also referred to as ""robo-advisors"", are likely to be deemed, by regulators, as too mechanical to provide realistic and robust advice and adequate risk-awareness.

Small to Medium Enterprises (SMEs) represent 99% of all enterprise in the EU[][0]\[1\]. Surprisingly, they have very little capacityto protect themselves against adverse economic shocks. Their budgets are often too small to finance economic forecasting and scenario services. Consequently, there was an 11% increase in corporate insolvencies[][1]\[2\] and loan and securities losses amounting to €1.1 billion[][2]\[3\] in the EU after the 2007/8 financial crisis.

As such, MEF has developed a structural global econometric model (MGEM) that provides bespoke macroeconomic forecasts and scenarios for both large firms and SMEs. Using MGEM, MEF can thus explore and quantify the magnitude and timing of macroeconomic impacts of macroeconomic shocks; these range from commodity price shocks, macro policy shocks, business/consumer confidence shocks and financial/currency shocks. Moreover, MEF can conduct such scenario analysis using the desired official economic forecast as the baseline e.g. forecasts from the Office of Budget Responsibility (OBR), IMF, or World Bank. The uncertainties surrounding official economic forecast can thus be investigated using MGEM to explore official forecast sensitivities.

This decision making assistance system will enable organisations to avoid potential meltdown through the unique online outputs of Manchester Global Econometric Model (MGEM) which:

* Is instantly accessible to subscribers via our website
* Is available at a lower cost than conventional economic forecasting services. Low budget consumers of economic information (SMEs and students) can now access coherent forecasting and scenario tools.

The MGEM is a robust model -- it covers a wide range of countries (currently 50) and can be used to explore sensitivities in official economic projections (e.g. using forecasts from the Office of Budget Responsibility (OBR), IMF, or World Bank). MEF's MGEM model also takes a wide variety of information into consideration in its vast model database, including data developments relating to current events.

[][3]\[1\] European Commission. 2009\. [http://ec.europa.eu/economy\_finance/publications/publication15887\_en.pdf][4]

[][5]\[2\] OECD 2009\. [https://www.oecd.org/cfe/smes/43183090.pdf][6]

[][7]\[3\] European Commission. 2009\. [http://ec.europa.eu/economy\_finance/publications/publication15887\_en.pdf][4]

[0]: #_ftn1
[1]: #_ftn2
[2]: #_ftn3
[3]: #_ftnref1
[4]: http://ec.europa.eu/economy_finance/publications/publication15887_en.pdf
[5]: #_ftnref2
[6]: https://www.oecd.org/cfe/smes/43183090.pdf
[7]: #_ftnref3"